Emergency Community Visor Production

The rapidly developing COVID-19 and ensuing PPE shortage has left the NHS resorting to lots of hobbyist grade or improvised visors to provide basic protection while treating patients. We are shipping an open sourced 3D printed design at the moment but are bottle-necked by prototype processes.

The visors are one of the best methods of infection prevention due to their coverage of the eyes, nose and mouth from air borne particles, along with a physical barrier that prevents the touching of the face with contaminated hands. It also effectively stops transmission from coughs or sneezes from the wearer of the mask itself, again preventing infection spread.

This project aims to take a proven concept through regulatory approvals, and set up a hardened manufacturing supply chain and process to support the volumes the NHS really requires.

The project will focus on re-designing the concept to suite a mass production process (injection moulding), getting regulatory approval for the design, establishing a supply chain, sterilisation process and a logistics concept to ensure this supply can match demand. We need to move incredibly quickly to combat this crisis and advance work has already began in this area.

The extension project aims to further reduce cost of a high quality visor design with new materials tested and validated, specifically for the ocular, to applicable standards. This is estimated to save 10-15% of cost from the visor creating a commercially viable product to compete with lower quality far east supply, and result in a resilient UK supply chain.